Cardiff Metropolitan University and Timesco Healthcare Limited

To embed a product design process which focusses on the capture of value through user-centred design techniques and translates this value capture to innovative product outcomes.